MRC Equip: Enhancing Fluorescence Imaging Capabilities With A Light Sheet Fluorescence Microscope

Light Sheet Fluorescence Microscopy (LSFM) is revolutionising the imaging of whole organs, systems and networks by enabling three-dimensional, artifact-free, imaging of live, and fixed and cleared, fluorescently labelled, biological samples. LSFM is also transforming four-dimensional fluorescence time-lapse imaging, facilitating more live samples to be imaged for longer with less damage to cells and fluorescent proteins, with higher frame-rate imaging enabling visualisation of highly dynamic processes. The continued improvement of methods to visualise molecular, cellular and functional diversity, e.g. linage tracing ‘confetti’ tagging, will be increasingly combined with findings from omics techniques that are expanding our understanding of how molecular diversity contributes to the structure and function of organs and systems of organs. While some of these questions can be addressed with traditional histological techniques, structural interactions in three- or -four dimensions are required to completely understand cross-talk and connectivity. LSFM is, therefore, an important tool for accelerating and improving molecular, cellular and anatomical advances in medical research.
In this proposal we are requesting funds for a LSFM, specifically the Zeiss Lightsheet 7. This LSFM is a state-of-the-art platform which will drive a step change in a wide range of MRC-related research projects at the RVC. Our proposed research covers musculoskeletal, nervous system, cardiovascular, renal, reproductive, and developmental topics in the normal and diseased state. These fall within the following MRC funding areas: molecular & cellular medicine, neurosciences & mental health, translational research, and better methods - better research. Our collective research aims to further our understanding of mechanisms in a multitude of diseases, and to test a range of therapeutic strategies.
Objectives:

Registration of 3D microcomputed tomography, and MRI, with 3D fluorescent imaging.
Histomorphometric analysis of bone turnover in Osteoarthritis and Sclerosteosis mouse models.
Characterise tendon microvasculature and the location of senescent cells during ageing, through large-scale high-resolution imaging.
Describe the process of wound repair in tendon 3D co-cultures
Determine the role of the microbiome on zebrafish neurodevelopment and its impact on neurodegeneration, seizures and the effects of Urban Particulate Matter.
Track Urban Particulate Matter in developing zebrafish tissues and assess their impact on the whole brain.
Assess seizures and the effect of novel therapeutics using calcium reporters in zebrafish.
Assess mitochondrial dynamics in vivo after neonatal hypoxic-ischaemia injury and test if this can be mitigated by mitochondrial transplantation.
Identify changes in brains during development and in response to injury, and register these anatomical changes with MRI.
Brain-wide imaging of sensory systems in diverse environments in the normal and abnormal state.
Test the ability of lipid mediators to impact inflammation and drive angiogenic repair and regeneration in zebrafish models.
Define the kidney vascular and tubular network, and assess the impact of experimental interventions on whole mouse kidneys.
Visualise dynamic processes in early and post-implantation embryos, as well as trophoblast proliferation and invasion of the maternal decidua, in obese mice with impaired ovarian and endometrial function.